Piezo Film Toolset

In the development of novel sensors, actuators and transducers, accurate materials property evaluation is key to shortening the time taken between materials science & prototype development. In this project Electrosciences will develop a new measurement tool for inline quality assurance evaluation of the performance of novel piezoelectric polymers. These films are being considered for next generation 3D touch sensitive screens for mobile phones, tablets and other screen input device as well as higher sensitivity ultrasonic imaging and hydrophone/sonar sensitivity applications. The innovation lies at the heart of the sensor and relates the charge developed by the smart film when it is excited by a mechanical stimulus provided by the sensor system. Digital calibration of the low cost device provides for highly accurate and reliable test and evaluation, enabling end users and reel to reel processors to save many hundreds of thousands of pounds in offline benchtop testing of their materials development cycle. Electrosciences Ltd will continue to develop other novel instrumentation as it builds its UK capabilities, and overseas markets.